Initial Demonstration Platforms

Vertical Aerospace is developing a high performance urban air taxi, electrically powered, and capable of Vertical Take Off and Landing. The Initial Demonstration Platforms project forms part of Vertical Aerospace's "eVTOL portfolio" and will develop the key technologies to enable the aircraft to commence prototype flight testing.